Digital Image Correlation for Mechanical Testing at Cryogenic Temperatures

Digital Image Correlation (DIC) is an advanced, non-contact, full-field imaging technique that comprehensively monitors and detects geometrical deformations and stains in various structures and materials [1]. This method enables precise image acquisition to identify failure patterns and marks over the surface of the components subjected to a mechanical load [2]. The DIC technique is integral to the aviation industry, offering critical insights into structural deformations and material responses, where structural integrity and safe operation of aircraft are assured [2]. Regarding the aircraft's structural integrity, DIC intends to illustrate the deformation patterns and the distribution tendencies of stress and strain to aid in executing structural evaluations for adequate maintenance, prolonged longevity and refined operation of the aircraft [3]. In the context of materials' mechanical response, DIC is a valuable tool for analysing the development of crack propagation, strain uniformity, high-temperature strain detection and structural deflections within composite and metallic aircraft components, which ensures compliance with standards for lightweight design, high strength, thermal resistance, and safe operation [3]. The aviation industry is currently undergoing a substantial transformation towards decarbonisation. Airbus, an aircraft manufacturing company, has introduced a revised zero-emissions project that features the development of hydrogen-powered aircraft. This hydrogen-powered aircraft will be designed to incorporate four engines, each with a power output of 2 megawatts [4]. The engines are equipped with independent fuel cells that utilise liquid nitrogen sourced from two dedicated fuel tanks [4]. The advancement of hydrogen-powered aircraft underscores the vital importance of cryogenic testing in facilitating its development. Cryogenic testing evaluates the mechanical and electrical properties of materials utilised in aircraft components [5]. This assessment ensures the performance and reliability of these materials when exposed to extremely low temperatures, falling below 120K (-153 degreesC). The implementation of cryogenic testing will focus on fuel and propulsion systems that employ liquid hydrogen storage [5]. Engineers are currently working on refining experimental methodologies and equipment, such as a cryogenic propulsion unit test platform, to align with the specific requirements of a cryogenic environment [6]. In light of advancements in hydrogen-powered aircraft, this PhD thesis focuses on conducting cyclic loading in fuel pipeline assembly of a commercial aircraft at cryogenic temperatures ranging from -100 degrees C to -150 degrees C. DIC techniques are employed to detect structural deformations and analyse the effects of temperature. The design of the thermomechanical cyclic loading testing equipment will be developed in alignment with the specified assembly dimensions, the established critical testing parameters, and the requirements for operating under cryogenic environmental conditions. Following the completion of thermomechanical loading tests, the assembly will undergo a comprehensive evaluation spanning from macro to microstructure analysis, as well as from meso to micro-scale. This assessment aims to determine the assembly's final microstructural and crystallographic properties. Additionally, this approach will facilitate a comparative analysis with the DIC imaging and datasets acquired during the testing process. This analysis will identify structural alterations, including tears and cracks, while comprehensively evaluating their growth patterns and directional characteristics.